SurveyorTech Connect - Remote property surveying for insurance on your mobile phone

The COVID-19 lock-down is causing disruption to the commercial Insurance Market. Brokers are unable to visit clients or prospects; insurance providers are unable to survey premises or assess losses. This makes it difficult for insurance providers to offer effective commercial insurance to SMEs, pushing up premiums and putting at risk long-standing insurance firms.

'SurveyorTech Connect' resolves this issue by enabling these activities to occur remotely, through a mobile phone, free of charge during COVID-19 recovery period. Its introduction will change working practices in the insurance industry making remote surveying an affordable option.

Integrating live video streaming, image and data capture, and data analysis technologies, SurveyorTech Connect uniquely enables an unskilled person to conduct a property survey alongside a remotely-based insurance professional using a smart phone.

With no previous surveying experience, a user is guided through a visual inspection of their property inventory, enabling an insurance professional to provide remote insurance and risk management advice or follow up a claim to investigate a loss. Using their phone, the client is prompted to take images, videos or upload documents through the app, which automatically uploads this information to a secure portal for an insurance professional to analyse.

Insurers operate a generally outdated traditional model and are already under pressure to survey more risks to manage exposure to financial loss and enrich the data they capture. SurveyorTech Connect will help the commercial insurance market get back on its feet during and after the lock-down and instil a new working habit that will enable insurance businesses to assess more SME's risks, while also realising environmental and economic benefits through reduced travel.

Software Solved has a proven track record of developing software solutions for the insurance industry, particularly risk consulting, having developed custom solutions for global insurers like AXA, RSA and QBE. Its specialist Insurance Practice is led by Rob Faulkner, a Chartered Insurance Practitioner with over 23 years' industry experience and a substantial network of both Insurance Brokers and Providers.

Software Solved intends to offer SurveyorTech Connect free of charge to enable maximum adoption during the insurance industry's time of need and will target SMEs that are feeling the most pain and have limited resources to develop this product themselves. This will enable Software Solved to learn from user experience allowing it to enhance the product into a commercial offering that will change the way SME risks are handled and surveyed in the long-term.

Since the launch of SurveyorTech in August 2020 over 25 insurance organisations have opted to use the product to conduct remote surveys across the UK, assisting the industry through this pandemic period and beyond. This growing community of users have suggested two valuable extensions to SurveyorTech that would significantly increase the value delivered and ability for the product to reach high volumes of additional users both domestically and overseas.

Extension 1 – Guided Surveys and Structured Reports. Provides a user with an in-app and online guide to follow when surveying. Lower skilled operators will be able to confidently conduct a survey in the knowledge that they are capturing all the information needed. Themes can then be used to automatically create post-survey structured reports, reducing the reliance on skilled surveyors to write them and thus freeing them up to focus their time on more complex cases. Extension 1 increases the volume of surveys that can be conducted and extends the capability of the product into a wide range of industries beyond the insurance market for which it was originally designed.

Extension 2 – Self Service Administrative Portal. User registration and billing is currently being conducted manually by systems separate to SurveyorTech. This was necessary to maximise the initial investment in the customer facing feature set. However, these manual processes are becoming a bottleneck, restricting access to the product. A new online administration system will enable new users to register and receive logins and passwords, be billed for their usage and administer their preferences in domestic and now international markets.